Optimisation of Processing, Conductivity and Adhesion of PEDOT:PSS Films

Poly(3,4-ethylene dioxythyophene) doped with Poly(styrene sulfonate) (often shortened to PEDOT:PSS) is a semi-conducting polymer system, normally formed into films from an aqueous solution, that could replace indium tin oxide (ITO) in optoelectric devices. However, PEDOT:PSS conductivity cannot match that of ITO on its own so further conductivity enhancements are employed to improve the conductivity. Current methods utilise volatile solvents to create the required conductivity but they are not environmentally friendly and are difficult to use on a bulk manufacturing scale. Furthermore, the adhesion of PEDOT:PSS to flexible substrates (which could be used for flexible flat panel displays for example) is relatively poor. This project will focus on the enhancement of conductivity through the use of the non-toxic surfactant Tween 80 and the improvement of adhesion to flexible substrates through the use of a polydopamine coating.